Cyber Security Improvement Programme (CSIP)

Tislay is looking to engage external specialists to perform an a cyber-audit on its data management and processes. This will lead to greater security of the data held and processed on behalf of clients.